Combined experimental and computational study of synthetic jets injected into separated turbulent boundary layers pertinent to high-lift aerod

The potential for exploiting synthetic jet actuators to delay and control boundary-layer separation in conditions akin to those on aircraft components operating in high-load conditions has attracted much interest in recent years. However, the fundamental mechanism by which synthetic jets interact with incipiently separated turbulent boundary layers subjected to strongly adverse pressure gradient is yet to be fully understood before cost-effective operational flow-control solutions can be sought. This proposal seeks funding for a joint programme of work between groups at Manchester University and Imperial College London, which would exploit complementary strengths and facilities at the two universities. The programme aims to employ a combined experimental (Stereo PIV and other conventional measurement techniques) and computational approach (LES and LES/RANS hybrid modelling) to study the detailed interaction mechanisms, so as to derive generically valid guidelines on optimal separation control in a practical setting. The outcome of the research would be of value to both the academic community and aerospace industry, the latter striving to evolve engineering solutions to flow management with a minimum of moving parts and energy input.